Scaling-up Apertum: Setting up local partnerships in 6 target EU & US cities

Today, vulnerable public transport users do not know which metro stations are accessible and they

certainly cannot plan their trips in advance. Solving this challenge would positively disrupt the living

conditions of this population segment, which comprehends those with a permanent or temporary need of

step-free mobility: Disabled, Elderly, Baby strollers and Travellers with heavy luggage.

Apertum: A Real-Time Guide to Step-Free Mobility (www.apertum.world) is a free transport app –owned

by Etelatar Ltd.- that offers real-time accessible public transport routing to vulnerable and non-

conventional transport users. Apertum is an award-winning solution supported by the EU’s FI-C3

Accelerator (Oct 2015 – June 2016) that has further received the EU’s Seal of Excellence recognising high-

quality innovations and recommending them to potential investors.